REducing Greenhouse Gases from Ammonia Engines (REGGAE)

**REGGAE** will deliver innovative and cost-effective catalytic technologies for the simultaneous reduction of N2O greenhouse gases, toxic NH3 and NOx emissions from NH3-fuelled engines. This will be achieved through innovative de-N2O catalytic and Ammonia-Slip-Catalyst (ASC) formulations and an aftertreatment systems design.

In a collaboration between JM and the University of Birmingham (UoB), we have demonstrated catalytic formulations to reduce N2O exhaust gas emissions in a spark-ignition (SI) engine fuelled with a mixture of gasoline and ammonia. However, in SI engines, improved ammonia combustion reduces the ammonia slip, while higher exhaust gas temperatures (e.g. 400oC - 650oC) can provide favourable exhaust gas conditions for the de-N2O catalysts.

In diesel-ammonia dual fuelling, representative of marine main or auxiliary engines, exhaust gas conditions pose greater challenges for the de-N2O catalysts due to lower temperatures and increased ammonia slip. Increasing the ammonia energy ratio significantly raises the proportion of N2O in nitrogen oxide emissions, limiting the ammonia energy share and diesel fuel replacement, potentially offsetting ammonia's carbon-free benefits.

Effective control of exhaust gas emission with catalytic technologies will enable a more efficient ammonia-fuelled engine operation with increased ammonia energy share at a wider engine (Speed-load) operating range, contributing further to Marine decarbonisation.

The project adapts the cutting-edge Johnson Matthey (JM) catalytic technology to reduce emissions from ammonia and hydrogen fuelling at temperatures and exhaust gas compositions representative for Marine applications. **REGGAE** project brings together innovator JM, the Fundacion Valenciaport, and the Clean Energy Engineering research group at the University of Birmingham, to research and deliver prototype catalytic systems and formulations for the simultaneous control of NH3, N2O and NOx emissions in the exhaust of diesel with ammonia or ammonia/hydrogen-fuelled internal combustion engines.